Picking apart the complex interactions between integrins and neuropilin-1 during angiogenesis

Angiogenesis is the formation of blood vessels from pre-existing vessels. Angiogenesis is essential for maintaining healthy physiological processes and for the revascularisation of tissues following an injury. Our research group focuses on investigating the molecular basis of angiogenesis and we have recently identified a novel interaction between three cell surface proteins expressed by endothelial cells involved in this process.
The goal of the studentship would be to determine how endothelial alpha5-integrin, beta3-integrin and neuropilin-1 proteins interact (in an identified complex network) to regulate angiogenesis at the molecular, cellular and organismal levels. This project will provide experience in a wide range of cross-disciplinary techniques, including working with knockout mice, endothelial cell isolation, cell imaging, and tissue culture. Standard techniques such as western blotting, immunohistochemistry, immunofluorescence and the use of confocal microscopy will be learned. The project will involve culture of endothelial cells and a variety of migration, sprouting and in vitro assays which model angiogenesis. The project aims to use conditional knockout mice to determine the in vivo function of these two proteins during developmental angiogenesis and following a vascular injury, in varied in vivo models.